Improving Live Flood Alert & Incident Information for Urban Areas

A significant current and future challenge for urban water management is the lack of readily available rainfall data of sufficient detail to support emergency response and investment planning. The availability of fine-scale rainfall and flood data will enable urban water authorities to adequately cope with peak rainfall and will help to prevent the severe pluvial flood damage that in the past decades has been associated with these events. Rainfall radars are the only measuring devices that provide space-time estimates of rainfall that can be used for this purpose. However, radar data suffer from significant errors due to the characteristics of the radar equipment and the radar site, and due to the characteristics of precipitation. Raingauges may be used to adjust the radar data to improve quantitative precipitation estimates as raingauges provide accurate point measurements of rainfall. Hence a combination of raingauge and radar data offers the prospect of improved data in urban areas, although techniques have only recently been developed to become sufficiently reliable to be applicable on the scale of urban areas. One such technique was developed in the CityRainNet Knowledge Transfer Partnership (KTP) project carried out by Hydro-Logic Ltd. and NCAS in the United Kingdom in the Dundee area during spring/summer 2011, and in the Yorkshire Coastal area (Filey, Flamborough and Bridlington) during spring/summer 2011. This work led to the development of a procedure for combining five minute radar and raingauge data in real-time. The project involved using data from the UK Met Office/Environment Agency C-band radar network. The previously published Probability Matching Method (PMM) (see for example Rosenfeld et al., 1993, 1994) was improved and tested. The PMM algorithm involves matching the unconditional probabilities of rainfall intensity obtained from raingauges and radar reflectivity producing an adjustment technique called the Radar Integrated Hybrid Adjustment Technique (RainHAT). However the deployment and use of raingauges in urban areas, particularly at elevations on poles up to 4.5m high is problematic due to siting difficulties and exposure problems. Hence the first part of the Project will involve finishing the development of a new weighing raingauge and assessing its performance when mounted on poles against more conventional surface tipping bucket raingauges. Secondly the RainHAT system being developed further by Isodaq for operational implementation will be tested. NCAS will provide advice on this work.

Potential impact
Economic benefits for the SMEs inside the consortium - Increased sales of applications, services, software licences and rain-gauge network instrumentation; increased sales of customised web-site services; publication of papers on academic research in journals and conferences, extending UK and International research opportunities. The system would be marketed to the 12 WCs, 152 LLFAs, and 65 other UK flood authorities & similar in Ireland. Our initial analysis is that the UK market value is c.£9M over 5 years. The technology also supports the global drive towards Smart Cities where surface & waste-water management are key aspects. There are no current UK competitors & our estimate would be to achieve 80% market share from commercialising the prototype, in line with Isodaq current market share for flood warning systems in the UK (600 installations for >60 LLFAs). Shoothill (one of the project partners) have > 29,000 registered public users of the FloodAlert site (peak of 1.2 million hits on 15/02/14) and is also used by the BBC + 80 other online news channels. Shoothill's live Flood and Gauge Application Programming Interfaces (API) currently service 382 subscribers running apps, sites & other software applications. Exploitable outputs provided to clients either as licensed software or annual data bureau service include: Isodaq rain-gauge networks (RainNet) with new urban rainfall information service, including a merged gauge and adjusted NIMROD radar product; flood alert incident management service, integrating rainfall & flooding data & warnings with incident reporting & post-event analysis of impacts & storm/flood frequency probability; new web-site will present storm data in easily accessible map and graph formats enabling correlation with historic & live data reported at flooding hotspots. It is unlikely that any of the products will be patentable but the complexity of the rainfall measurement technology combined with flood alert knowledge is a protection from potential competitors, currently none. Routes to market will be via web/emarketing, social media, customer visits, webinars & workshops; professional meetings eg. UDG-CIWEM, WWEM & Sustainability Live exhibitions, international conferences & trade shows; international sales through Isodaq's network of distributors. NCAS research outputs will be published in accordance with the funding rules. Economic benefits (outside consortium) - Reduced cost of data acquisition for authorities; greater use & accessibility of data to third party developers; more rapid, targeted response to emergencies; more targeted proactive maintenance of drainage assets; savings to insurers; - all leading to better flood defence infrastructure investment decisions & ultimately reduced cost of flooding & pollution damages & post-event clean ups; Social benefits (outside consortium) - Reduction in flood risk arising through more informed planning & investment; increased public awareness of flood risks through hyper-local dissemination of flood information, potentially saving property & life; increased resilience of the urban environment through better interaction between authorities & the public at personal, community, county, national & international level; reduction in health issues & risks arising from flooding / pollution, eg disease & stress; Environmental benefits (inside & outside consortium) - Reduction in carbon emissions arising from fewer visits to low maintenance networks; better data will inform improved surface water management, planning and resilience for reducing environmental impact of floods and related pollution spills eg CSOs.